BLMK NHS ICB Weight Management Pathway Design Accelerator: Innovating Integrated, Patient-Centered and Community-Based Care for Weight Management

BLMK NHS ICB is leading a transformative project to develop a patient-centred, integrated weight management pathway. Running from 1st July 2025 to 30th September 2025, this accelerator programme will create innovative solutions that streamline and improve the delivery of weight management services across the BLMK region, integrating digital health technologies, community-based care/prescribing, and NHS services.

The primary aim of the project is to design an accessible, data-driven pathway that supports individuals who are overweight and obese, enabling them to access the right care at the right time. The pathway will provide tailored interventions for patients at various stages of their weight management journey - whether they are seeking early intervention via self-referral via the NHS app, or more advanced clinical support. A strong focus will be on improving access to care, ensuring that everyone has equal opportunities to engage in weight management services and representing a significant step forward in improving the health and well-being of our community.

A key aspect of this project is the adoption of a digital approach, leveraging AI-driven tools to monitor patient progress with new tools and provide personalised support. These tools will allow for remote monitoring, track calorimetry, ensure that patients can track their progress, receive ongoing guidance, and stay engaged with their care plan. A clear clinical support tool will also be designed to identify individuals who need more targeted support. By integrating with the NHS App and existing NHS systems, the pathway will allow patients to easily access and manage their care, making services more convenient, and helping improve adherence to their treatment. We will reach out to digital health innovators and they'll be invited to share their solutions for evaluation.

The project will engage community pharmacists, GP's, obesity specialists, dietitians, and consultants from the hospital to create a comprehensive care pathway. These stakeholders will work collaboratively to deliver services that are holistic, effective, and scalable, ensuring that care is both personalised and integrated with existing healthcare services.

A key aspect of the accelerator is the evaluation and assessment plan, which will assess the potential impact of the pathway on health outcomes, patient engagement, and the effectiveness of a community-based approach on accessibility and uptake of services to outline a business case for implementation. Feedback from patients, healthcare professionals and the NHS innovation teams will contribute towards this, alongside an independent evaluation from the Health Innovation Network East.